Open Path Analyser and Leak Localisation for Unconventional Gas (OPALL)

The objectives of this feasibility project are :

To modify a novel open path gas sensing platform previously developed for a security application and capable of continuous operation in harsh environment to monitor methane from unconventional gas extraction sites.

To take data from these sensors and use a suite of adapted data inversion algorithms to pin-point the locations of emissions.

To deployed and assess these systems on a number of satellite well-heads of unconventional gas sites to monitor methane gas.

Overall the project aims to address the high-level challenge of developing, safe, reliable and cost-effective technologies for the emerging shale gas market.
Enabled by this project it is anticipated that this suite of technologies (sensor network + algorithms) will lead to its adoption as best available technique by regulators and unconventional gas site operators . Furthermore, if proven valuable in that speciific sector it may be an attractive proposition in the more traditional oil and gas industry.

Potential impact
his technology will have various social and environmental impacts on matters such as health and safety, the environment and quality of life in industrial process settings. The gas sensing system targeted in this proposal will allow progress from single-location local safety and process monitoring applications to wider 'beyond-the-fence' scenarios for regulators and environmental agencies. Cascade Technology will benefit by developing enabling technology and widening the market opportunity for their core detection platform through both entry to new markets and enhanced functionality within exsiting markets. This will ensure enhanced penetration of QC laser based sensor systems in the industrial sector, giving
substantial economic growth benefit. In doing so the project will underpin increased research and development, wealth creation and high-value (10's) employment generation in advanced technology within the UK. It is anticipated that this is achievable within 5 years.